cross-jurisdictional research between Japan and England, looking specifically at the desistance process. This is detailed in my proposal.

I am hoping to conduct cross-jurisdictional research between Japan and England, looking specifically at the desistance process. This is detailed in my proposal.